BAC - DTDA (Digital Twin Development Accelerator)

BAC's future product development roadmap relies on digital transformation. This project will improve the correlation and effectiveness of BAC's full vehicle digital twin model to accelerate design and manufacturing whilst increasing agility and resource efficiency to achieve right first time manufacturing.